Augmented Multi sensory Interaction and Inclusive Education

The project aim is to investigate novel multisensory learning and teaching technologies that support inclusive education for visually-impaired and sighted children in mainstream schools. We use an iterative user-centred approach combining participatory design activities with empirical research into multimodal and crossmodal interaction to find out how different senses can be effectively integrated with visual capabilities to support inclusive learning. We are engaged with local schools to design, implement and research augmented multisensory tools for teaching and learning purposes, focusing on accommodating curriculum requirements and social processes surrounding collaborative learning.